Does community-based conservation make communities more resilient to disasters?

My PhD research will investigate whether community-based conservation (CBC) makes communities
more resilient to disasters, using a case study of CBC in northern Kenya. Specifically, I will examine
the interactions of community conservancies with pastoralist communities during three overlapping
disasters affecting northern Kenya between 2019 and 2021, including the COVID-19 pandemic, an
ongoing desert locust infestation and several severe floods. This question is both timely and
important given that CBC is being promoted as a key pathway to achieving global biodiversity goals
in an era of mass extinction, yet how community conservancies intersect with communities' ability
to cope during, and recover following, periods of crisis and disaster remains understudied